Delivering telecommunications innovations in Railway construction at the GCRE

This project seeks to demonstrate and evaluate improvements in performance, utility, deployment and operating costs for a railway telecommunications project. Central to the project is a new form of dedicated trackside to train network which can be used for a variety of operational and passenger purposes. To improve overall value for money, the system also includes a variety of sensors intended for safety and security purposes.